An active lung model for novel disease insight

This project aims to unveil fundamental lung mechanical behaviour that dictate why certain lung pathologies impact treatment outcomes and quality of recovery. The COVID-19 pandemic has raised more questions about the variability of effects experienced by the population and the fallout in terms of long term effects (scarring, fibrosis). This project will use computational modelling and novel experimental procedures to recapitulate lung adaptation during different stages of lung disease and contribute novel insight to different disease pathways. The study will make use of additive manufacture, novel polymer formulations, including stimuli responsive polymers, to create high-fidelity active lung models with dynamic motion, validating computational models. Such devices will advance the capabilities to adapt to new respiratory threats in the future and train medical practitioners.

Active lung models: Explore current literature on stimuli responsive polymers, biomaterials and biomimetics. Synthesize a variety of different dynamic phase changing and adaptive polymers using methodologies from existing literature. Experiment with the polymer chemistry, whereby monomer quantities are the independent variables in well constrained methodologies.

Assess the mechanical properties of synthesized polymer samples across phases using various mechanical testing methods (e.g. tensile testing). Digital image correlation will be used to collect spatial variability of response during simple mechanical tests as well as under variable stimuli control. Data will enable the development of a computational toolbox using deep learning techniques to correlate monomer quantities with the tensile properties.